How stimulation-driven epigenetic changes shape the immune system

Development and application of epigenetic models using primary human peripheral blood samples in order to understand how DNA modifications can shapes a cell's phenotype and future function.